Weaponised Forced Migration: Hybrid Threats and Public Discourse

Is the hybridisation of forced migration and human trafficking a weapon of secret intelligence and sabotage? How far do states use the fear of people on the move as a propaganda vector to divide and subvert western society?

Answering these key questions is the focus of this early-stage proof of concept project. Taking as our starting point the Palermo (trafficking) Protocol constituent elements of act, means and purpose, we will explore an emerging potential scenario wherein vulnerable populations may be recruited (the act), forced (the means) and exploited (the purpose) to provoke internal discord, attack infrastructure, and manipulate public discourse. Examining activity below the threshold of kinetic warfighting – intelligence gathering, covert influence, lawfare - we will show if, and how, secret statecraft, forced migration and human trafficking are intertwined.

Western intelligence agencies are increasingly warning of ‘Telegram spies’, civilians coerced into espionage and sabotage through gig-economy methods. Academics have found evidence of recruitment by deception for scamming farms targeting the West, coercive migration, and human trafficking for armed conflict and in terrorism contexts. Using Maschmeyer’s (2023) theory of subversion – the exploitation of vulnerabilities in an adversary’s society through propaganda, sabotage, and espionage – we propose that trafficking for hybrid activity is an overlooked, yet important, area. We intend to establish if and how this phenomenon is used tactically for intelligence/sabotage and strategically to exploit fears of migrants for propaganda purposes.

Our objectives are to:

1. Explore the extent to which forced migration and human trafficking serve as instruments of subthreshold secret statecraft (espionage, sabotage, disinformation).

2. Investigate the operational logic and conditions under which states, such as Russia and North Korea, weaponize human mobility, identifying varying patterns of coercion, recruitment, and manipulation.

3. Develop an initial typology of hybrid exploitation that informs future interdisciplinary research.

4. Challenge prevailing understanding of exploitation (not defined in international law) and its characteristics (financial and physical harm), incorporating non-material dimensions such as ideological manipulation, reputational harm, and psychological destabilization.

5. Assess the role of weaponised migration in the disinformation cycle, tracing if and how real-world events are transformed into propaganda narratives shaping public discourse.

6. Identify policy frameworks which may require amendment to address and mitigate these phenomena, including protecting its victims.

A novel conceptual design will bridge the fields of intelligence, strategy, and trafficking and ask if, and when, trafficking is recognisable as a tool of secret statecraft. A two-stage taxonomy of exploitation will develop: (1) the tactical use of trafficked individuals for espionage/sabotage, and (2) the strategic deployment of wider migration narratives to provoke societal division. The proof of concept will link disinformation with the instrumentalization of human vulnerability, offering actionable insights for national security, migration governance, and counter-disinformation. We test against a set of provisional hypotheses:

H1: Hybridised migration and human trafficking operate through a dual typology – direct exploitation (espionage/sabotage) and indirect exploitation (propaganda narratives) – with distinct strategic logics and implications.

H2: Hostile intelligence agencies increasingly adopt a gig-economy model of sabotage, leveraging low-tech, low-cost recruitment of victims.

H3: A temporal typology of exploitation exists, with coercive practices occurring before, during, and after migration journeys, each stage serving different goals.

H4: These strategies succeed by blurring civilian and military domains, exploiting humanitarian norms, and amplifying societal divisions, with the project seeking to map and counteract such fearmongering.